25kV Battery Train Charging Station Demonstration

The UK rail industry is committed to decarbonisation, including the replacement of all diesel trains by 2040\. Replacing diesel trains with electric, hydrogen or battery bi-mode rolling stock provides faster, smoother and more reliable journeys, as well as eliminating local pollution and greatly reducing carbon dioxide. To enable clean, green electric bi-mode operation without continuous electrification requires enhancement of the power supply to existing electrification and novel charging facilities to support bi-mode trains. No small, low-cost solution is currently available for charging facilities that are compatible with standard UK trains and locally available power supplies and space.
This also presents a challenge to efficient maintenance and train operation at depots, where no technology currently exists for local power supplies able to keep depots operating during mainline maintenance, leading to short maintenance windows that both limit efficiency of railway maintenance, and depot/train performance.

Siemens Mobility, working with rail industry partners, will deliver a novel AC charging solution enabling simple installation of small, low-cost rapid charging facilities fed from existing standard local power supply cables. Compatible with all OLE-powered trains, the novel design enables the removal of diesel passenger train operation on non-electrified routes across the UK, while minimising land requirements and modifications required to existing station structures.